Eye2Gene precision ophthalmology: regulatory approval

Eye2Gene is an innovative, UK-developed Artificial Intelligence (AI) precision ophthalmology platform set to revolutionise the diagnosis and care of Inherited Retinal Diseases (IRDs), the leading cause of blindness in children and working-age adults affecting over 6M people worldwide.

Currently, patients with suspected IRDs face a long, distressing diagnostic journey, often waiting over five years for a definitive genetic diagnosis. This delay is due to the scarcity of specialist expertise required to interpret complex retinal scans and genetic data, and it means many patients lose their sight irreversibly before they can access emerging gene-specific therapies.

Eye2Gene addresses this challenge by using AI to extract genetic insights directly from routine retinal images, such as optical coherence tomography and fundus photographs. Trained on the world's largest and most diverse datasets of genetically-confirmed IRD cases, Eye2Gene can predict the most likely disease-causing gene in seconds with expert-level accuracy. This capability transforms the diagnostic pathway by allowing specialist-level genetic triage to occur at the very first imaging visit, rather than years later. It also significantly streamlines recruitement to clinical trials.

However to make a real impact beyond research, regulatory approval (UKCA/CE marking) is required. The aim of this project is therefore to obtain regulatory approval within 18 months based on retrospective multi-centre clinical validation data we have already collected, and to deploy, post-regulatory, in clinical care across four NHS specialist eye hospitals and two private practises. The Eye2Gene AI deployment will be integrated directly into existing clinical workflows using the Heidelberg Appway platform which we have piloted in those centres. Through this project we aim to further demonstrate Eye2Gene's impact on significantly reducing diagnostic time/costs to support wider market adoption.

This project is not only about faster diagnosis; it's about enabling precision medicine. By identifying the specific gene mutation earlier, Eye2Gene ensures patients are rapidly matched to the correct clinical trials and future treatments. Furthermore, the platform offers a significant parallel benefit to the pharmaceutical industry by enabling rapid, image-based pre-screening of patients, dramatically reducing costs and recruitment time for gene therapy clinical trials. A first pharmaceutic client has recently signed up, demonstrating value.

By achieving regulatory approval and establishing a clear health-economic case for NHS adoption, this project will position the UK as a global leader in AI-enabled genomic ophthalmology, delivering a UK-developed solution that improves patient outcomes, streamlines NHS efficiency, and accelerates the development of sight-saving therapies worldwide in partnership with pharmaceutic companies.